Accessing Modern and Contemporary Art Materials Research

For over four decades Tate has built its conservation science labs and materials research around key parts of the UK's national collection of British and International art ranging from 1500 to the present day. The generation of knowledge pertaining to historic British paintings and modern and contemporary art (M&CA) in particular, has grown into a resource of national and international significance. Tate's modern and contemporary art research strengths now encompass 20th century paints, innovative cleaning science, plastics and polymer analysis. This forms the core expertise, knowledge and opportunities offered to others nationally and internationally, including through funded projects, post-graduate fellowships, doctoral studentships, collaborative funded research, informal partnerships and within the Conservation Department itself.

Excluding the Turner Bequest, 60% of Tate's collection (or 23,455 items) consists of works dating from c.1945 onwards. Over the past decade, the acquisition of modern and contemporary art into the UK's national collection has accelerated to the point where M&CA works now constitute 90% of all new acquisitions and gifts to Tate. The preservation of the UK's cultural heritage must be centred around the appropriate characterisation of materials, as determining optimal, sustainable storage and display conditions becomes increasingly urgent and requires addressing through collaborative heritage science. This is particularly relevant for artworks containing new, lesser-known, degradable, and other novel materials within sculpture and installation art, paintings, and works on paper collections.

Tate's capacity to offer access to in-house scientific expertise, mobile and fixed equipment and laboratories would immediately increase by more than 40% through the RICHeS access conservation scientist role. Our expanded access model will be developed and evaluated through a new partnership with the National Trust for their recently developed Modern Art in the Historic House research initiative, and additionally finessed through access case study opportunities with The Courtauld Institute of Art, Victoria and Albert Museum, and others, to help ensure that our expanded access offer is ready, discoverable, and user-friendly by 2026.

In addition to the enhanced access afforded by the essential RICHeS scientist role, the expansion of Tate's AHRC Capability for Collections (CapCo) funded equipment will underpin the deepening and broadening of Tate's M&CA materials research and offer. This will quickly lead to enhanced research and engagement through developing new knowledge of these materials and artworks. The bench equipment requested will expand our existing polymer analysis capability and the portable equipment requested will facilitate investigations at other Tate sites, with our Plus Tate partners and beyond; enabling us to better support collections nationally. When combined, the award will facilitate new questions, new research, new collaborations, and contribute to a range of key impacts in the preservation of M&CA across the heritage sector.

This investment is vital to the future of the UK's M&CA art collections, where we collectively work to understand and provide solutions for the evolving challenges represented by modern and contemporary art; particularly within the context of the ongoing climate emergency. The existing expertise and achievements of the Tate team and collaborators, the transformative investments already made through CapCo, and the investments to be made through RICHeS will result in a sea-change in the way heritage science is inspired at Tate and accessed by others, which will undoubtedly underpin and strengthen Tate's vision to establish a national modern and contemporary art research hub within the next decade.